Evolution of antimicrobial resistance in bacterial microbiomes

Context
Biocides are important antimicrobial agents used extensively in healthcare settings as antiseptics or disinfectants. The increasing use of biocides has been driven by efforts to reduce antibiotic use and the Covid-19 pandemic. However, evidence is accumulating that biocides can select for undesirable traits in bacterial pathogens, including antibiotic resistance. Previous works have shown that the exposure of Klebsiella pneumoniae to biocide can select for mutations conferring resistance to colistin, an antibiotic of last resort. Some of the genes found to acquire mutations following biocide exposure are also potentially linked to immune evasion during infection. Studies have also shown that some mutations were related to biocide adaptation in clinical isolates of Proteus mirabilis, showing that these traits have already arisen in clinical environments. These studies raise the possibility that the increased use of biocides in hospitals could lead to the emergence of bacterial strains that are both more virulent and more difficult to treat. However, the exact events leading to the rise of antimicrobial resistance in members of these microbiomes remains unclear.

Aims
This project aims to answer important questions regarding the role of biocide exposure in the evolution of antimicrobial resistance within bacterial communities, using a clinically relevant model of polymicrobial catheter-associated infection. This model provides a tractable microbiome system facilitating the application of directed evolution, genomic, and metagenomic approaches to understand evolution of antimicrobial resistance.

Objectives
The main objective of the project is to investigate the impact of biocide exposure on microbial community dynamics and selection of antimicrobial resistance. The response of bacterial communities will be evaluated through phenotypic and genomic characterisation of populations recovered pre and post treatment. Metagenomic profiling of mutations associated with biocide exposure will allow identifications of mutations relevant to biocide tolerance and/or antibiotic resistance arise in in these microbiomes.

Applications and relevance to the Medical Research Council
This project aims to help human health and prevent illness with a clear focus on improving our current treatment strategies in a clinical setting. Through using a real-life infection model, this project will provide a better understanding on the biological complexity of polymicrobial infections and contribute to the knowledge gap in bacterial biocide tolerance. This project aligns with the MRC Biomed 2 DTP research theme Infection, Immunity, Antimicrobial Resistance and Repair, which will answer key evolutionary questions surrounding the emergence of bacterial resistance and further our current understanding of AMR.

Methods
This project will combine a range of techniques including molecular, genomic, bioinformatic, and directed evolution studies, in conjunction with models of polymicrobial infection.